CONstellation Satellite Tasking And Request (ConSTAR) for Enabling Applications

Over the next decade, hundreds of Earth observation satellites are expected to be launched as large constellations with the satellites operating in concert to provide intelligence for 100s of applications. In order to support these applications and achieve the maximum possible value from EO constellations SSTL is developing a CONstellation Satellite Tasking And Request (CONSTAR) system. SSTL is drawing on its constellation management experience combined with applications and design expertise from the Satellite Applications Catapult for an efficient, user friendly solution to constellation operations and tasking.

CONSTAR is flexible and scalable for both small and large numbers of satellites operated as a constellation. CONSTAR will be the foundation for constellation operators of the future to efficiently manage their satellites; and, it will provide a user-centric interface for non-expert customers to directly task constellations. CONSTAR will be a revolutionary approach to responsive satellite tasking using the latest web technologies to enable a user-centred system with advanced functionality.